High Altitude Passenger Protection System

"Aviation Works is an exciting early-stage venture at the intersection of medical technology and aerospace. We have developed technology which rethinks the science behind human performance, safety and survival in various critical situations.

We are developing this technology into a system for commercial aircraft that will improve safety standards by reducing risks during emergencies, while also reducing costs for airlines.

Furthermore, we will bring a new approach to product development to the traditionally slow-moving aerospace industry. We are building a lean organisation in a fast-paced start-up environment so we can rapidly develop innovative products and get them to market quickly."